Using sports heritage to promote diversity, equality and social inclusion: a case study of rugby league's heritage programmes.

This PhD thesis will examine, contribute to and ultimately evaluate the development of the National Rugby League Museum, alongside the heritage programme of the sport. It will look at the role of the sports museum in society and establish good practice guidelines for the sector, going forward.